University of Strathclyde and Siemens Process Systems Engineering Limited

To develop and commercialise enhanced software, encompassing industrial workflows for the application of a user-friendly mechanistic modelling toolkit. To enable clients to digitally design and operate their pharmaceutical drug substance manufacturing processes, optimising production.